Terpene content of plant husks

In this project we will analyse the natural product content of fruit and nut processing waste streams as potential sources of compounds of plant protection. This will help in our quest to realise the benefits of naturally sourced products in sustainable agricultural practices worldwide.